ABC transporters: a unifying force in tumour invasion and drug resistance?

The supervisors have a long-standing interest in the molecular basis of two of the hallmarks of cancer; namely the ability to evade therapy, and the ability to migrate through surrounding tissue (metastasis/invasion). We have evidence that implicates a multidrug ATP binding cassette transporter B1 (ABCB1/P-glycoprotein) in both of these processes. This is a remarkable observation because until now ABCB1 has been thought of purely as a non-specific efflux pump that protects cells from toxic compounds. The major focus of this project will be to unravel the molecular mechanisms that enable ABCB1 to be pivotal in both these processes; for example, how is ABCB1s involvement in cell migration regulated? Is it a transporter for a chemical signal that normally inhibits cell migration? Is it exporting a signal that makes the tumour microenvironment more susceptible to invasion?